Creating low-cost, interlocking, relocatable barrier blocks, from 100% recycled materials, using novel geopolymer from recycled CRT glass

Although
cement is a strong construction material, its manufacture produces the same weight
of CO2 as it does cement (this was 5 billion tonnes last year). An alternative eco-friendly
setting agent can be produced from sodium and aluminium silicates, that combine to form a
geopolymer – a glassy rock-like material that can be made harder and more durable than
concrete.
We have identified an opportunity to produce geopolymer material in an exceptionally eco-
friendly way by utilising waste streams from another recycling process – one developed by
our sister company to remove toxic lead from CRT glass screens. Once the lead is removed
and prepared for sale, they have a clean output stream of mixed silicates. Our project is to
develop the method to prepare this silicate material into the form that it can be used to form a
geopolymer.
This geopolymer is intended to be stronger, denser, more resistant to chemical attack and
more waterproof than concrete. We plan to develop it for use in our 1-tonne ‘Lego’ style
interlocking blocks.
These blocks provide an easy to install, flexible and re-usable construction system with
unparalleled protection from impact, blast and water. It is suitable for temporary, emergency
or permanent construction. It is a flexible & low cost construction system that is easy to use,
quick & simple to build, dismantle & re-locate. Due to its unique interlocking design it can be
dry laid, or it can be laid with mortar for a permanent solution. No maintenance is required.
Two men can dry lay a 50-metre long 1.2m high wall in just 1 hour. It can be used for a wide
variety of applications such as;
•
Flood Defence - permanent or mobile as part of Environment Agency’s strategy
•
Land Defence - landslide protection & erosion control (permanent or mobile)
•
Security & Construction - walls, compounds, barriers
•
Transport - road & culvert repairs, railway embankments, barriers
•
Bulk Storage & Segregation – construction; agriculture; recycling